Ancient Mathematical Knowledge Transfer: spatio-network mapping of ancient mathematical algorithms using papyri texts

How was everyday mathematical knowledge transferred in the ancient world? Can people and places be linked by shared mathematical practices? I will use papyrological sources (arithmetic tables, geometrical problems, and mathematical diagrams), from Graeco-Roman Egypt in order to identify connections. Using a combination of network analysis and geographical positioning I intend to map clusters and movement of mathematical ideas and link these to their surrounding historical context. This will give a broader picture of ancient mathematical knowledge, its significance to ancient society, and its potential unifying power between peoples.